Energy Saving Air Sanitisation Device

The project proposed here is the optimisation of an energy saving air sanitisation device (ESASD), for applications to improve indoor air quality in a variety of market sectors. The project involves identifying and assessing the efficacy of different materials and coatings for key core components of Air Quality Research Ltd platform ionisation technology.
Indoor air quality is an important global environmental issue that can affect any occupied indoor or enclosed space. Offices and schools are common examples of occupied spaces where there is evidence to suggest that public health is reduced due to poor air quality that can contain particulate matter, chemical pollutants and air-borne pathogens such as viruses (influenza) and fungal spores (anthrax). Non-residential buildings must comply with European legislation that ensures adequate ventilation and improved air quality, which provides a clear market opportunity for this technology
Air Quality Research Ltd proposes an easy to install ESASD that operates with minimum energy consumption and minimum low cost replacement parts. The power may come from an already available renewable source, i.e. solar power, so the ESASD may also be used in remote and undeveloped environments.